High Performance Infrared Sensors with Barrier Technology

Amethyst Research Ltd (ARL) proposes a study to assess the commercial viability of a
disruptive solid-state infra-red (IR) detector technology which enables cost effective
manufacturing of high performance sensors for chemical/gas detection and IR imaging.
The focus of the study will be to explore the commercial potential of developing a
semiconductor opto-electronic sensor platform using so-called Amethyst Barrier Technology
(ABaT). Furthermore, it will explore the market need for integrating the detector technology
with established electronics for use as Single Element Device (SED) sensors and in Focal
Plane Arrays (FPA) camera systems. The resulting platform technology has the potential to
provide IR detectors that will significantly improve the performance, manufacturability and
affordability of the current state of the art of commercial systems.
The study will target verification of whether the ABaT is commercially viable in terms of
device performance, price points, system integration and overall market acceptance. The
target applications will include:
- Single Element Devices for gas/chemical sensing
- Single Element Devices for spectroscopy
- Focal Plane Array for IR imagery